Lashbrook Farm Lassis

Lashbrook Farm Lassis are homemade yoghurt drinks, mixed with fresh fruit, nuts and spices. Our lassis are made using only natural ingredients, without any added sweeteners, additives, colourings, preservatives, stabilisers or purees. We wish to explore how our production methods can be modified to extend its current shelf life of 3 days. This will allow us to sell our lassis to retailers and wholesalers, as well as at local farmers' markets where they are currently sold directly to the public.